Foods for space and remote off-sites on Earth: Late stage customization of food materials in extreme environments.

Under the astropharmacy and astromedicine topic, I will be evaluating novel low temperature processing tools such as cold plasma. Cold plasma will be used as a late stage customisation technology for designing bespoke aromas and tastes in challenging situations and inhospitable environments. The research will include an outline for a reactor/process design under those extreme positions (coldness, compactness, vacuum, scarcity of fuels and resources available, and zero gravity) and evaluation of the technology for commercial applications (e.g. biopolymer modification, flavour generation, flavour modification, nutrient modification, removal of taints). A holistic view will be taken to ensure that the right windows of opportunity are taken with a reasonable chance of economic viability and technical competitiveness.